Ion mobility in ionic liquids

Ionic liquids are liquids that are entirely composed of ions. Hence, they are particularly interesting as potential media for electrochemical applications, such as energy storage (batteries) and electrowinning of metals. However, in spite of their great promise, they have yet to deliver practical devises. In order to develop new ionic liquids with better properties, it is necessary to understand how ions move in ionic liquids, particularly in the presence of an electric field. We study this in this project using a combination of fluorescence spectroscopy and molecular dynamics simmulations.